Aston University and CNC Group Holdings Limited KTP 24_25 R2

To develop a novel environmentally-friendly dust removal, extraction and recovery system for safer, more resource-efficient demolition operations.